STFC Consolidated Grant transfer and extension

The aims of this transferred programme from MSSL are to break new ground in the understanding of the physical processes at work in:
a) solar wind formation and propagation and evolution through the heliosphere; including the source of the solar wind and understanding which regions on the Sun control the solar wind, and in-situ dynamics of energy transport in space plasmas.
b) solar wind interaction with the Earth's magnetosphere; including solar wind physics at kinetic and large scales, reconnection, magnetospheric acceleration and transport processes and processes controlling the aurora and radiation belts